University of Warwick and W H Tildesley Limited

To enable the use of near-solidus (melting point temperature) closed die forging process to produce ingot deformation that fully fills the die in a single blow. Highly productive, but it requires close control of the pre-heat temperature to prevent incipient melting of the ingot crystal structure.